Resolving lattice dynamics in low-dimensional hybrid semiconductors

A new generation of semiconductors promises to revolutionise the solar energy market and offer exciting opportunities for light emission and novel quantum technologies. Hybrid metal halide perovskites offer exceptional cost-efficiency and can be implemented in solar cell devices that surpass the performance limits of conventional solar panels that are currently available. However, large-scale commercial application requires improvement of reproducibility and durability. Crystal lattice vibrations play a major role in regulating the optoelectronic properties and stability of semiconductors, and are particularly important in the unusually soft perovskite crystals. Understanding and controlling vibrational properties in these novel materials will be a critical step to consolidate record-breaking solar cell technologies that are key for the green energy transition. Of particular interest are low-dimensional configurations of hybrid perovskite semiconductors, which offer great potential for improving performance and stability of perovskite-based devices. For instance, colloidal nanoparticles can be employed as inks for material deposition with high crystalline quality and low density of defects, and two-dimensional layered materials have demonstrated great results for reducing losses and mitigating environmental degradation. The peculiar soft lattice dynamics in these low-dimensional materials have critical implications for the charge mobility, recombination dynamics, defect tolerance, and degradation mechanisms. However, the interplay between material morphology and composition and lattice dynamics is poorly understood, and previous studies have encountered conflicting results. This project will disentangle the impact of dimensionality and surface ligands on the vibrational properties of low-dimensional perovskite semiconductors. The strategy is based on integrated analysis of combined spectroscopic techniques and spatially-resolved measurements. A combination of visible and infrared optical probes, with supporting characterisation by electron microscopy and X-ray diffraction, will be employed to monitor the crystal structure and the vibrational spectra. In addition, a quantitative analysis of the behaviour of vibrational modes under photoexcitation will reveal the occurrence and strength of vibrational coupling, providing a direct connection between the lattice dynamics and its impact on optoelectronic properties. Therefore, this project will achieve a much-needed understanding of the factors that regulate performance and stability in these very promising materials. Not only this will be instrumental for the technological application of low-dimensional perovskites, but it will also provide important insight into the role of interfaces in bulk and polycrystalline thin films. The knowledge acquired during these investigations will lead to the development of innovative strategies for tailoring interface properties and engineering strain in hybrid semiconductors. Furthermore, it will guide the development of new materials with optimised charge transport, light emission purity and efficiency, thermal conductivity, and structural stability for various optoelectronic applications.